High performance, low cost biomimetic cores for composite structures

A new method for the production of cores for composite structures will be investigated. This method is bio – inspired and through the use of this technology, structural performance and resistance to damage will be improved whilst both manufacturing and 'through-life' costs will be reduced. In many areas, for example transport, composite structures have the potential to deliver performance enhancements and environmental benefits via CO2 reduction.